Radwraps Innovation Voucher

Wallpaper your own Radiator. No longer have the Bland, Boring and Lifeless radiator spoil your decor. With our specially formulated magnetic material you can now wallpaper your radiator cover and blend it in to your decor.